High Value Manufacturing

The grant will be used to develop a lens coating for spectacles that could help colour-blind people see colour and contrasts better in their everyday lives. This may allow them to do everything from react more quickly to traffic lights to more easily read graphs and maps.